R&D for R3B Si tracker

This project supports preparatory work for a state-of-the-art detector array that will give a better insight into the structure of the atomic nucleus. The device will be employed at the FAIR facility in Germany, which provides the highest energy beams of exotic nuclei. Exotic nuclei are short-lived nuclear species that are crucial for our understanding of the cosmos. These beams of exotic species impinge on a reaction target of pure liquid hydrogen and, following a violent reaction, several fragments of subatomic scale emerge in all directions; this device helps to track the emitted charged particles and from this information reconstruct the quantum state and structure of the exotic nucleus.